European science, Enlightenment and the Industrial Revolution 16th - 19th century

There is a long standing hypothesis in economic history that both a revolution in the structure of science and the enlightenment, have been a fundamental driver of the Industrial Revolution.